Investis Tech Voucher Application

Mandiant are a US-based, UK government approved cyber security specialist who help companies to professionalise their own approach to cyber security risk and also provide incident response capabilities in the event of a breach.